SMEs and the macroeconomic response to Covid-19

This research studies the effects of UK and devolved nation government policy responses to the Covid-19 UK epidemic on small and medium enterprises (SMEs). Our framework will incorporate SMEs into a general equilibrium model of the UK economy, allowing us to understand important spillover effects of policies directed towards SMEs across devolved nations and industries. Our model permits analysis of the effects of policies on the underlying factors determining firms' ability to borrow. Our model also permits analysis of the conditions under which firms' financing and business decisions contribute to increases in wider financial instability, and how policies can be designed in a way that reduces the incentives for firms inadvertently to increase financial instability and exacerbate the effects of crises.